Bending process, digital twins, steel manufacturing

This is an EPSRC ICASE project with Tata Steel in the area of Engineering. The vision for this project is for 'right first time' intelligent processing. This is challenging in metal forming due to the complex interrelationship between the influencing factors. This project will address some of this challenge by developing a digital twin for sheet bending using numerical techniques with validation in collaboration with parallel experimental programmes. The research will consider, but is not constrained, by:
1. The design of experimental programmes to correlate and model sensor data to system performance.
2. The development of novel 'intelligent' digital systems that use sensor data to enable real-time models / digital twins of the process that predict process performance

British national, no ATAS required.